SCADA and Network Security

Innovation Bridge Consulting Ltd plans to work with the Centre for Secure Information Technology at Queens University Belfast to extend its expertise in the domain of SCADA and network security. Working with CSIT will allow the company to anticipate new and emerging threats and initiate research into methods of addressing them.